The SHARC Project: Investigating Technology Support for the Shared Curation of Local History in a Rural Community

Shared sense of history is one of the keystones of sense of community (McMillan & Chavis, 1986) and supporting sense of community is a key societal challenge.

In 2006, began work with the rural Wray village community to co-design and then deploy the Wray Photo display (Taylor and Cheverst, 2009). The Photo display proved very popular with residents who uploaded over 1500 photos to the system across a range of categories, with the most popular being hitoric photos. Over the last six years the photo displays have been situated in key settings within the village including: the post-office; the village hall, the village pub (called the George and Dragon) and the village cafe. Feedback from design workshops (and a comments book placed next to the displays) have demonstrated the potential of situated displays and community generated content for supporting sense of community. However, feedback from the community also highlighted the need for tools to provide both greater inclusivity (e.g. for some of the more elderly members of the community) and also for enabling the community to share and co-curate digital narratives (the delightful "The first chips in Wray" story for example) and accounts/collections of local history relating to the village from a range of sources and perspectives.

The central aim of the proposed research is to co-design these tools with the community and, through longitudinal study, to explore their adoption and appropriation by the community.

It is important that the design of these tools is done in a participatory fashion to help ensure both their appropriateness to the requirements posed by the broad community (given the range of technical abilities for example) and also to foster a greater sense of ownership on behalf of the community.

Furthermore, a 'one-size-fits-all' tool is unlikely to be appropriate given the range of contexts of use, e.g. curating content for consumption by established members of the village community vs. curating content for consumption by residents new to the village vs. curating content for consumption by visitors. Some tools may be mobile applications that support the capture of content in-situ, whilst others may involve the tailoring of existing technologies within the village, for example modifying the colour photocopier in the village Post Office in order to support the simple scanning of historic village newspaper articles.

In terms of tools to support the consumption of these narratives we envisage that situated displays provide suitable properties and affordances (based on our positive experiences with the Wray Photo Displays). Our experiences with situated displays have taught us that their placement is crucial (e.g. siting the display where the audience has due time to interact) and again needs to be done in collaboration with the community in order to promote sense of ownership and avoid inappropriate placements. But we also consider mobile tools as candidate technologies for supporting the consumption of locative media, e.g. enabling a member of the village, out on a ramble, to learn about the historic places she approaches. This could be through a push or pull based approach and involve viewing or listening to the narratives relating to the place. It is anticipated that while consuming such narratives, users will also wish to be able to respond, e.g. contributing stories/narratives of their own or by suggesting links with another related place or narrative.

McMillan, D. and Chavis, D. (1986) Sense of community: A Definition and Theory, Journal of Community Psychology, Special Issue: Psychological Sense of Community, I: Theory and Concepts. Volume 14, Issue 1, pp. 6-23.

Taylor, N. and Cheverst, K. (2009). Social Interaction around a Rural Community Photo Display. International Journal of Human-Computer Studies, 67(12), pp. 1037-1047.

Potential impact
Impact summary (academic research)

The project will provide valuable insights into the potential of digital tools and mobile/display based technologies to support the shared curation and consumption of local history. While the deployment domain is that of a rural community, we anticipate that many of the gained understandings and guidelines gained through the work will be transferable to other place-based communities, and a workshop will be held inviting researchers working with other communities to compare their experiences and findings and so and so provide a suitable forum to support the cross fertilisation of ideas.

Other beneficiaries of the work will include the HCI research community in general but particularly those involved in the areas of: community and community generated content, mobile and situated display based technologies and methodologies for 'Research in the Wild'. Indeed, the proposal's explicit aim to co-design and implement an appropriate exit strategy should provide valuable understandings in this under-researched area. Social science can also benefit from 'Community of Practice' data.

Impact summary (commercial private sector)

Impact to the commercial private sector will be supported by the School's KBC (Knowledge Business Centre). One area of potential impact is with digital signage companies such as Amscreen, a company which KBC is currently engaging with. Amscreen is the U.K.'s largest 'Out of Home' media company and we are confident that opportunities for utilising findings from our research with the company will exist and that, given the excellent support facilities offered by the KBC, these opportunities will be maximised to the full. We also anticipate that the mobile tools developed under the project will have clear commercial impact potential and Infolab21 houses a number of SME companies that specialise in mobile application development.

Impact summary (third sector)

The cultural heritage aspects of the proposed research can have significant impact within the museum sector in the medium to long term. We envisage that the shared narratives curated through the project will provide a readily graspable example of a novel and engaging form of 'exhibit' that could provide an exciting complement to the traditionally curated pieces found in museums.

Impact summary (wider public, nation's health and culture)

A key societal challenge is that of supporting sense of community and, in this proposal, we aim to explore how mobile/situated display based technologies and associated tools might foster sense of community within a rural village community. We believe that the insights gained from this work will have significant generalizability and potential to help strengthen community cohesion.

In terms of positive benefits towards the nation's health, the positive relationship between sense of community and subjective well-being (SWB) is presented in (Davidson and Cotter, 1991) who, in summary, state: "Sense of community was significantly related to SWB in all three samples. The effects were especially pronounced for the happiness facet of SWB". The results of the proposed research have significant potential to provide insights that, if taken up by appropriate policy makers, could provide positive impact on the nation's community cohesion (and consequently positive impact on the nation's health).

The project also has clear potential for contributing to the nation's cultural heritage (and fostering engagement in this cultural heritage by the wider public) by exploring ways of 'opening up' the shared collection and curation of content relating to local history. In the short term, the project will impact on residents in Wray (and visitors to Wray) by encouraging reflection on the village's cultural heritage. While in the longer term, positive results gained from the research can be transferred to other place-based communities, initially other towns and villages within Lancashir